round12

At Kube Networks we have limited knowledge of information security, we would like to undertake a security to show us where our biggest risks are and what our options are for addressing these risks.